How does the immune system shape bacteriophage dynamics within the mammalian gut?

The mammalian gut harbours a diverse community of microorganisms - termed the microbiome - that plays a critical role
in mammalian health and wellbeing. Over the past decade the scientific community has uncovered an enormous amount of
information about the various bacteria that inhabit this microbial ecosystem, unravelling the myriad of ways in which these
communities influence our health, and disentangling the factors that determine bacterial community dynamics. However,
we know far less about the bacterial viruses, bacteriophages, that inhabit our guts.
The mammalian gut is home to a variety of different bacteriophages, some of which infect and kill bacteria, whereas others
can coexist within bacterial cells by integrating into the bacterial genome and lying dormant. Work from biological systems
such as the Cystic Fibrosis lung suggests these dormant phages (prophages) can play a critical role in the dynamics of
individual pathogens, as well as in microbial communities as a whole. This makes the study of phage communities within
mammalian body compartments highly relevant for disease prevention. Yet very little is known about the composition and
dynamics of phage communities in the gut and the factors that shape them.
Bacterial gut communities develop in a very predictable manner after birth and specific host immune factors play a central
role in this development. But are phage communities also influenced by these same host immune factors? And if so, is this
because individual phages are directly targeted, or because their bacterial hosts are themselves affected by the immune
system? In this project, we will combine top-down bioinformatic and bottom-up wet-lab approaches to explore how one
specific immune factor, Immunoglobulin A, shapes phage behaviour. Building on ongoing work in the lab, we will develop a
computational pipeline to analyze phage community dynamics within metagenomic sequencing data that represents
microbiome dynamics from birth to adulthood in wild-type and IgA-deficient mice. To understand the mechanisms driving
the phage community dynamics, we will complement this metagenomic analysis with phage infection experiments in the
presence and absence of different immune factors. The combination of these two approaches will provide us with exciting
new data and shed light on the understudied viral communities within the mammalian gut.
This project provides a unique opportunity to obtain a variety of interdisciplinary skills, including experimental microbiology,
working with animal models, and cutting-edge computational tools.